The University of Sheffield And Lhasa Limited

To investigate and apply computer software techniques involving emerging patterns of chemical descriptors to knowledge discovery in the field of toxicity prediction.